Sales Prototype Development

Outcider has built a media analysis platform that retrieves, filters and analyses data, outputting it to clients as media alerts and reports. The opportunity is to build an application that delivers the outputs from this platform in a more immersive and user friendly way.